Picturesqueness in Everything:Primitivism, futurism, mysticism and resistance in the art,craft, design and dress of British woodcraft groups 1916-2016

Picturesqueness in Everything will examine the role of art, craft, design and dress as radical strategies of resistance and reform, through analysis of the substantial, largely unexhibited and unpublished private and public collections of woodcraft art and design, and through exhibition, publications and public events. By mapping previously untraced intersections between woodcraft organisations, founded in the interwar years, and other contemporaneous cultural movements including avant-garde artists and occultists, dress reformers and folklorists, this project will establish the significance of a largely forgotten aspect of British social and cultural history, adding to existing knowledge and offering new interpretations of a period rich with utopian ambitions.

This research will be the first to contextualise and interpret the unique, large-scale art and design outputs of such organisations, with a particular focus on the Kindred of the Kibbo Kift (1920-1951) but also including the related and continuing groups, Order of Woodcraft Chivalry, est. 1916, and the larger Woodcraft Folk, est. 1925. These progressive, open-air movements had their origins in the turn-of-the-century ideas of American artist and naturalist Ernest Thompson Seton (1860-1946), who promoted the outdoor life and Native American camp skills as a means of creating an adventurous educational experience for boys. These ideas were subsequently adapted by Baden-Powell and incorporated into his scouting movement.

Woodcraft groups were largely formed in opposition to the Boy Scouts in its early years, particularly to its perceived militarism. As alternative youth movements, these co-educational and pacifist groups promoted camping, hiking, ritual and handicraft as means for radical social and economic reform. The ambitious visions of these dynamic organisations attracted thousands of members in their founding years and the support of significant writers, artists, scientists, sociologists and campaigners, including H.G. Wells, D. H. Lawrence, Julian Huxley, Emmeline Pethick-Lawrence, Mary Neal, Rabindranath Tagore, Augustus John and Patrick Geddes.

Although woodcraft experiments did not result in the establishment of new worlds, the organisations nevertheless developed a comprehensive vision for designing change. As woodcraft groups approach significant anniversaries, it is timely to reflect on their legacies and effects. These can be felt not only in their surviving adaptations and in the 21st century renaissance of interest in bushcraft survival skills for a post-oil world, but also in a range of current protest tactics, economic and educational reform agendas, new age practices and folk revivals. By examining the origins and precursors of these phenomena, Picturesqueness in Everything will provide fresh understanding of the present as well as the past.

In keeping with Seton's call for 'picturesqueness in everything', woodcraft groups considered the production of art, design, craft, ceremony and spectacle as central to their romantic, political and spiritual mission, not least in the case of Kibbo Kift, whose founder was a commercial artist and whose group attracted many creative practitioners (including, for example, celebrated photographer Angus McBean). Kibbo Kift's striking hybrid aesthetic combined Anglo-Saxon, Nordic, Egyptian and Native American motifs with occult symbolism and modernist graphics, and was visible across the tents, banners and totems, theatrical, ritual and camping costumes, printed literature and illustrated logbooks of the movement. These accomplished artefacts survive in quantity but remain largely unknown, despite the fact that they make visible the group's artistic and intellectual influences, and spiritual and educational agendas for social and cultural regeneration. Through the outcomes developed and disseminated during this fellowship, the extent and importance of these materials will be shown for the first time.

Potential impact
This research will principally impact two main groups outside of academia:

1) Youth groups
With 10,000 members nationally, the Woodcraft Folk is the largest continuing woodcraft organisation and the research produced in this project will offer a new understanding of the organisation's history for members, group leaders and the young people they support. As Woodcraft Folk approach their 90th anniversary, this research will feed into planned educational activities that seek to engage with the group's cultural heritage. As the historical consultant for these anniversary celebrations, the P-I will provide training for leaders on the history of the organisation, and in the development of historical skills for group members (such as oral history methods), as well as devising educational activities for younger members utilising historic resources.

Members of continuing woodcraft groups will be interviewed to create new resources for historical understanding; as such, in keeping with oral history methodologies, they will construct and interpret their own histories. Members will also be invited to attend and participate in study days and events. As the project develops, research will be made available through outlines and updates in groups' newsletters and blogs, and through the P-I's contribution to woodcraft events.

Beyond the membership of woodcraft organisations, larger charitable umbrella groups - such as the British Youth Council (representing over 200 youth groups, est.1948) and related global organisations, including International Falcon Movement / Socialist Education International (over 60 youth groups worldwide, est.1922) - share intersecting histories. Additionally, the connection between woodcraft and the World Scouting Organisation (40 million members worldwide) means that the research will contribute to larger international histories of scouting and youth education. The P-I will actively seek opportunities to disseminate research through relevant organisations' publications and events.

2) Museums, Archives and Galleries
The exhibition at Whitechapel's Archive Gallery (proposal invited by the Archive Curator; currently under review by the programming team) will add new knowledge to the history of art institutions. The 1929 Kibbo Kift Educational Exhibition attracted 42,000 visitors and fitted within the Whitechapel Art Gallery's early didactic remit, which aimed to provide free, improving working class educational opportunities. The longstanding demotic tradition of the gallery, showing children's art, trade banners and flower shows, for example, alongside canonical fine art, provides the context for the Kibbo Kift exhibition. Current holdings relating to the original exhibition are sparse in the gallery's own archive; this research will provide new information about the social context, purpose and reception of the gallery's work. The ethos and legacy of early 20th century woodcraft ideals additionally fit with a number of areas that Whitechapel have been engaged with more recently, from the aesthetics of resistance (Protest and Survive, 2000; Reclaim the Mural, 2013) to art and utopia; they also intersect with interests of other art institutions (see the forthcoming Folk Art exhibition at Tate and Disobedient Objects at the V&A). As such, the content produced through this research will add to debates about art and social engagement in the museum environment. The study day, gallery guide and events will provide further interpretation for a range of audiences, including education professionals, artists, designers and the general public.

Research outcomes will also directly benefit each of the supporting institutions (Museum of London, London School of Economics Archive and British Library Sound Archive) in the form of new collections information and interpretation, and new holdings (oral histories and visual data). Outlines and updates will be disseminated through their webpages and publications.